The Scottish Association for Marine Science And Viking Fish Farms Limited

To allow commercial exploitation of the proven demand from the aquaculture industry for UK produced, virus free, Pacific oyster spat.